University of Plymouth and Phoenix Electrical Engineering Services Limited

To develop novel biotechnological processes and commercial equipment for the treatment of harmful contaminants in leachate discharges.